Trowels, Trenches and #TransRights: Intersections of Archaeology, Transphobia and Liberation Politics

he proposed research project will establish a framework for a fully transgender inclusive archaeology that tackles normative interpretations of the past and supports the transgender community in a period of heightened attacks in the present. Building on existing archaeological data and queer theories of gender, the project will collect qualitative data on attitudes and experiences of transgender individuals in relation to archaeology. These will be combined to create an online resource and exhibition to reframe archaeology as a safe, inclusive space, reducing harm to communities and imagining different ways to live in the past and present.